Characterisation of the C-type lectin receptor CLECSF8 (CLEC4D)

Despite over a century of research, Mycobacterium tuberculosis remains one of the deadliest bacterial infections, resulting in over one and a half million deaths each year. Priorities to combat this global problem are the development of new antitubercular drugs and a more effective vaccine; both of which depend, in large part, on obtaining a better understanding of interactions between the host and this bacterial pathogen. We have identified a novel molecule (receptor) found on the surface of immune cells which appears to be involved in the control of M. tuberculosis during infection. Elucidating the functions of this receptor will provide substantial new insights into how the host combats these infections. To do this, we will make use of mouse models of infection by comparing normal mice to mice which lack this receptor. We will look at a variety of responses that may be influenced by the receptor, including how the host responds immediately upon infection (innate response) as well as responses later during infection, once the host has had time to recognise and respond specifically to M. tuberculosis (adaptive response). We will also look at the responses of individual cells to better understand how this receptor functions, such as inducing bacterial killing for example, and to determine what the receptor actually recognises on the mycobacteria, and the range of mycobacterial species that can be recognised. Another aspect of these studies, which we will address specifically, is the possibility that our receptor may provide insights for the development of more effective vaccines. Although much of our work will be performed using mouse models, we will also relate our findings to the human system, by showing that the human receptor functions in a similar manner in human cells. In addition, we will also examine the effect of various receptor polymorphisms; small genetic changes in the gene encoding the receptor which may have a significant effect on the receptors function. If we do find such influences, then ultimately we will explore the possibility of an association of these polymorphisms with alterations in disease susceptibility in human populations. We also have evidence that this receptor mediates its cellular functions through a novel mechanism. This mechanism involves transmitting information from the surface to the inside of the cell (intracellular signalling), and is critical for receptor function. Interestingly, we have evidence that our receptor does not transmit the intracellular signal directly, but rather associates with another molecule (an adaptor), which mediates this function. We wish to identify this adaptor molecule, which we will achieve using several different approaches, each of which involves established methodology. Once the adaptor is identified, then subsequent analysis will involve understanding its role in the receptor's function and in host immunity during mycobacterial infections. In sum, we have identified a novel receptor involved in anti-mycobacterial immunity, and the experiments described here will provide substantial and definitive insights into the role and functions of this receptor in both mice and humans.

Technical abstract
C-type lectin receptors (CLR) function in diverse ways and play essential roles in both immunity and homeostasis. We have identified a novel CLR which acts as an activation receptor and which is involved in anti-mycobacterial immunity. We will explore further the functions of this CLR so as to gain novel insights into the protective host mechanisms involved in immunity to Mycobacterium tuberculosis, which remains one the world's most deadliest bacterial infections. For these experiments, we will utilise a receptor-deficient mouse and explore the involvement of this CLR in cellular responses to M. tuberculosis in vitro, and in the induction of innate and adaptive immunity in vivo, using an aerosol model of infection. We will also investigate the functions of this CLR in adaptive immunity, using ovalbumin and ovalbumin-specific T-cell receptor transgenic mice. The ligand(s) and range of mycobacterial species recognised will be determined using cellular assays. We will translate our findings to the human system, by determining the function of the human CLR on primary and transfected cells, and the effect of various identified polymorphisms on receptor function. Ultimately we hope to explore the possibility of an association of these polymorphisms with alterations in disease susceptibility in human populations. We also have evidence that this CLR associates with a novel signalling adaptor molecule, possibly through interactions with its lectin domain. We propose several approaches to identify this adaptor, including methodology involving proteomic analysis and screening a cDNA expression library. Once the adaptor is identified, then subsequent analysis will involve understanding its role in CLR function and in anti-mycobacterial immunity. In sum, we have identified a novel receptor involved in anti-mycobacterial immunity, and the experiments described here will provide substantial and definitive insights into the role and functions of this CLR in both mice and humans.

Potential impact
Despite over a century of research, Mycobacterium tuberculosis remains one of the deadliest bacterial infections, resulting in over one and a half million deaths each year. Priorities to combat this global problem are the development of new anti-tubercular drugs and a more effective vaccine; both of which depend, in large part, on obtaining a better understanding of the interaction between the host and this bacterial pathogen. We have discovered a novel receptor involved in the recognition of M. tuberculosis and propose here to understand its roles and functions during infection with these organisms. We will also determine the ligand of the receptor, and identify the molecule through which this receptor mediates its intracellular signalling. The results generated from these studies will be of potential benefit to many groups including academia, industry, clinical medicine, and the general public, both nationally and internationally. Our results may also be of significant benefit to third-world countries.
In academia, this research is of potential benefit to many fields including immunology, cell biology, medicinal biochemistry etc. The results of our research will provide substantial new insights into the underlying mechanisms of immunity (in general), anti-mycobacterial immunity (in particular) and host-pathogen interactions, as well as the biology of lectin receptors (in general), pattern recognition receptors (in particular), and intracellular signalling pathways.
In industry, the identification of the ligand of this novel receptor and understanding how the responses triggering by this receptor contribute to the development of adaptive immunity, may suggest novel vaccine adjuvants or alternative strategies for enhancing T-cell responses to subunit and other vaccines. This would be of interest to pharmaceutical companies, as well as those in academia, who are developing vaccines and /or vaccination strategies.
In medicine, greater understanding of the underlying mechanisms of anti-mycobacterial immunity may provide important insights for the future development of novel immunotherapeutic approaches. Furthermore, if we establish a link between receptor polymorphisms and susceptibility to disease, this would be of direct benefit to clinicians and the clinical diagnosis of risk factors associated with tuberculosis. These data may also lead to future alterations in treatment regimens, linked to personalised medicine.
In contrast to many infectious diseases, the general public are very aware of tuberculosis and the health burden of this disease. Therefore, our research is likely to be of general interest to the public, particularly if we find substantial new insights into anti-mycobacterial immunity which leads to novel therapies or diagnostics.
Given the burden of tuberculosis in third-world countries, our identification of host factors and mechanisms which confer resistance or susceptibility and the potential for the development of new therapeutic approaches and /or vaccination strategies would be of substantial benefit to these countries. That part of this research is taking place in such a country will also be of benefit, giving the third world (and South Africa, in particular) a role in the generation of these discoveries.